Post-Ironic Existentialism

Absurdity
Life's absurd. Whenever we have to make a decision in life, we can only depend upon what we value from our particular circumstance. Acknowledging this contingency, there is no absolute reason to suppose that we should undertake this project rather than another. Meanwhile, we have to choose. Even if we fail to do so, this amounts to an implicit decision against action and toward passivity. The absurdity of life, in other words, stems from a conflict between the contingency of reasons and the necessity of choice.

How should we respond to this existential absurdity?

Tragedy
Historically, many philosophers and literary authors, such as Albert Camus and Fyodor Dostoevsky, have evaluated the Absurd in predominantly bleak terms. They have centered the experience of the Absurd around, for example, anxiety, despair or nausea, calling for an equally earnest response. It is a tragedy - and it should be approached as such. For, if we cannot but desire that there be absolute reasons to rely on, then our reality, in which those reasons are lacking, can only result in disappointment.

Irony
Hypocrisy, according to Thomas Nagel, is at the heart of this evaluation, for if there is no ultimate foundation to our reasons, then there exists no such foundation for the negative valuation of this condition either. Rather than raising one's fist to the sky, Nagel proposes a form of humorous irony. This enables one to act as if one's reasons had an unshakeable foundation, with an implicit supposition that there is none.

Since the second half of the twentieth century, irony has burgeoned as a trait of postmodernity, visible from Jeff Koons' Überkitsch sculptures, Philip Glass' Einstein on the Beach and Kurt Vonnegut's Slaughterhouse-Five to nihilistic internet memes and parodies in Saturday Night Live. It is a sensibility very much present in our age - and for good reason. Irony can, for instance, relativize hardship, circumvent taboo, and undermine dogma. Meanwhile, authors like Dave Eggers and David Foster Wallace have expressed dissatisfaction with the ironic approach to life, focusing on the lack of engagement and affirmation as well as the tyrannical potential of irony. Parallel to this critique, they have suggested an alternative: post-irony.

Post-irony
Through the ironization of irony itself, post-irony synthesizes the ironic and the sincere. It is the sincere expression of value with ironic undertones, thus acting as if the expression or action is not meant sincerely, while it in fact is. Take, for example, someone who is head over heels and says to her lover "I love you so much", accompanied with ironic signals like exaggerated intonation and gestures of quotation marks. The expression is likely intended as suggesting an absence of infatuation with her companion - a suggestion employed ironically, through which the actual intention of the speaker is to say that she does love her lover.

The relatively novel and unexplored potential of post-irony provokes the central question of this research: to what extent can it be justified to respond to the absurdity of life with post-irony? There are several reasons why post-irony might offer a viable response. Without abandoning commitment, post-irony contests the grounds for that commitment, thanks to its ironic signals. It stays true to the fact that one is radically free to do otherwise, by suggesting alternative readings of one's utterances or actions. Still, the indirect sincerity, established through post-ironic subversion, stresses the necessity of commitment in the face of absurdity. One of the problems, however, is that indirect sincerity may approximate good faith, more than plain irony, but it remains further away than direct sincerity.